Digital Bridge

Digital Bridge is a project that will research new computer vision techniques and is intended to lead to the commercialisation of a software platform that will automatically convert real-life scenes (pictures and video) to digital models. There are many applications where such digital models are required both in terms of augmented reality and virtual reality. Applications include those in verticals such as architecture, real estate, oil & gas exploration as well as retail. Whilst such digital models exist today, they are manually created by human hands - this process is laborious, inefficient, costly and leads to low-quality digital models. Our approach is intended to make this process far more efficient, quicker and cheaper.